CONSERVE - Contingency Operations for Strategic Infrastructure and the Vulnerable

Based upon a real-world regional scenario in Scotland, CONSERVE will build and demonstrate an innovative integrated approach to urban resilience planning, event management, environmental management and critical infrastructure protection. This will improve quality of life for citizens in that a coordinated response to flooding events will minimise harm to both citizens and critical infrastructure.
An understanding of systemic risk is emerging in some cities, but solutions are in their infancy. Existing city dashboards allow visualisation of city authority activity, but without interlinked workflow and information sharing between public and private. CONSERVE would create a first-of-its-kind service as a model for other cities to build on. It will detail how the multi-stakeholder challenges of flood event response can be addressed through data virtualisation and open city datasets, multi-agency workflow, and state-of-the-art analytics.The commercial procurement models supporting these initiatives will also be considered